University of Ulster and Heron Bros Limited

To improve management capabilities which will help develop a transformation in productivity. The new skills will assist in leading the change from traditional production systems and processes to modern Industry 4.0 systems and processes.